An Intelligent & Inclusive Revolution in Public Electric Vehicle Recharging experience

Universally poor customer experience of public electric vehicle charge points has been identified by the UK Government as one of the single greatest impediments to the mass public take-up of EVs, essential if the UK's targets for net zero are to achieved. Much of this dissatisfaction and worse comes from the array of poorly designed customer interfaces which each different charge point operator uses.

We propose a solution to this problem by offering EV-owners a personalised, efficient and frictionless experience of recharging by deploying AI-based computer vision technology within each charge point. This will reduce total recharge times and remove the need for the motorist to interact with a confusing customer interface. The technology will read each vehicle's number plate then intelligently and securely process the customer's data: they will be able simply to drive up, plug in, recharge and go.

One important feature of this intelligent technology is that it is socially inclusive. The removal of the need for the customer to interact with a physical interface means that those with physical or technological challenges for whom this presents particular difficulties will not longer be effectively excluded from public EV charging options.

We are proposing a feasibility study for our technology which will feed into a 6 month pilot project in West London in an area of existing heavy customer demand - and currently heavy congestion owing to the inefficient recharging options there. Once proved, our technology can be sold to charge point operators for simple and cost-effective installation in their own growing national and international charge point infrastructure.